University of the Highlands and Islands and iDE8 Limited KTP 22_23 R4

To apply decades of experience in diabetes research to develop new, safe and accurate biosensors for the detection and quantification of multiple diabetes biomarkers. Once developed, the IP for the biosensors will be licensed to third party manufacturers to accelerate product development, supporting faster market launch and improved patient outcomes.